Epigenetic stability in intestinal stem cells during ageing and in inflammation

Technical abstract
Adult stem cells, such as the intestinal stem cells, need to be highly proliferative to maintain tissue integrity but also need to maintain their epigenome through the lifetime of an organism. How this is accomplished is an important question. We have shown that chromatin remodelling factors play an important role in the maintenance of the epigenome. Recently in collaboration with the group of Marc Veldhoen (Babraham Institute), we found that such a factor plays a role of interest in the maintenance of correct histone modification profile and gene expression in intestinal stem cells and loss of this factor leads to aberrant regulation of genes normally expressed in other tissues. Furthermore, loss of this factor leads to defects in intestinal immunity. In the proposed programme, we will examine if aging, inflammation and inflammation linked to aging (inflammaging) also lead to short and long-term changes in the epigenomes and gene expression programme of intestinal stem cells. Furthermore, using transcriptome and proteome analysis we will find out what are the mechanisms and pathways that lead to such changes. We will use the mouse as model system and will collaborate with several teams at Babraham Institute and elsewhere.